Low-cost multipurpose radar sensor for Industrial Automation market

Navtech Radar is a world-leading innovator and multi-award winning designer and
manufacturer of commercially deployed radar detection solutions. Their ground-breaking
technology is utilised by clients across many industry sectors, from Security Surveillance and
Industrial Automation to Traffic Incident Detection. Navtech has harnessed the power of the
latest technology for commercial applications at a fraction of the cost, and to the most
exacting quality and standards.
Renowned for investing heavily in innovation and R&D, Navtech Radar has earned an
unrivalled reputation for products that are high performance and extremely reliable.
The systems are often used in mission-critical applications where safety and security are vital.
This project aims to develop yet an another innovative solution to increase safety and
efficiency in industrial automation, focussing specifically on the mining industry.